Using AI to support self-management of mental wellbeing

WitWit Holdings Enterprise Global Super Ltd is a UK-based artificial intelligence SME. The work this grant outlines is to conduct a feasibility study into a new, innovative way to support self-driven healthcare. The patent-pending approach relates to a computer implemented method for selecting a video content item, that will help support the self-management of mental wellbeing.